T2K International Co-Spokesperson support

The Standard Model of particle physics is our best description of the fundamental constituents of the universe: the most basic particles and their relationships with each other. It is arguably the most successful theory in all branches of science, but it is known to be incomplete. One of the areas of incomplete knowledge is how the universe came to composed entirely of matter, with no antimatter. The T2K experiment in Japan is exploring this matter/antimatter asymmetry using neutrinos, which are the smallest particles in the Standard Model-and the least well understood. T2K uses a high intensity proton accelerator at the J-PARC facility, in Tokai Village on the east coast, to create a beam of neutrinos (or antineutrinos) and send it 295 km across Japan to the Super-Kamiokande detector in the Japanese Alps on the western side of Japan. By making precise comparisons of neutrinos (matter) and antineutrinos (antimatter), T2K seeks to elucidate the process by which the universe came to be comprised entirely of matter.

Potential impact
T2K will have scientific and societal impact, and spark broad media coverage and great public interest.